Proving the feasibility of using SMYD3 inhibitors as therapeutics for treatment of hepatocellular carcinoma and other cancers.

Our aim is to establish the feasibility of a new treatment for cancer that works by targeting the enzyme SMYD3. Recent academic research has shown that SMYD3 is not present in normal cells, but in many cancer cells it switches on the production of other proteins that help tumours grow and spread throughout the body. So this work suggests that a drug that inactivates SMYD3 will switch off these mechanisms, and have powerful anti-cancer properties, perhaps with few side-effects. This new mechanism would be very different than those of existing drugs, and of many other experimental treatments.
This project will test this idea by identifying SMYD3-blocking compounds, and finding out whether they have the expected effects on tumour cells, and are safe to normal cells. If successful, this project will provide the starting-points for a larger programme to find a drug candidate that works in this way.